Advanced Techniques for the detection of chemical hazards in archive repositories through Heritage Science.

The aim of the project, supported by the Arts and Humanities Research Council (AHRC) Collaborative Doctoral Partnership Scheme and supervised by Cranfield University and The National Archives, is to develop an easy-to-use handheld detector, which can detect hazardous chemicals in archives repositories. The research will adapt and optimise the handheld CRIM-TRACK sniffer sensor, which is able to detect vapours of illicit substances, to a new detection scenario of pesticides within archives and with ppt sensitivity. The investigation will be extended to other analytical techniques and will inform variability in worldwide historic archival practices and inform current storage and access regimes.